Curiosity in the home

In difficult times we often look towards our schools and our teachers and think of them as a pillar of strength and stability. But who supports them?

Curiosity does. It is a well-established platform that schools deploy to engage children age 9 to 14\. Using a 3,000 year timeline, pupils take a journey choosing moments, events and topics that interest them. They pick _Challenges_ and complete them in a way that they find appropriate. Once completed, the _Challenges_ are submitted and the teachers engage with each child in a 1 to 1 tutorial style discussion using the comprehensive resources that Curiosity provides. The students log in through their own personal dashboard to plan the next steps on their journey and choose new _Challenges_. The teacher logs in to monitor and record student progress and to access the resources.

Curiosity is a hit with teachers (particularly as there is no lesson preparation) and a hit with students since they work at their own pace, in a manner they choose on a Challenge they have selected.

From September 2020, Curiosity will be available on a free of charge extended trial basis to over a thousand schools across England and, in light of the recent Covid-19 experience, we would now like to upgrade the platform and build in functionality so that it can more easily be used by teachers as a way of communicating and providing exciting learning opportunities to pupils in their homes.

We would like pupils and teachers to be able to easily maintain contact by way of seamless video assessments and chats and we would like also to expand the timeline topics so that additional curriculum areas are covered. This will build a stronger, more dynamic teacher/pupil relationship .

Curiosity _Challenges_ are all cross-curricula, carefully crafted, and develop essential life-skills across seven key areas: numeracy, literacy, research, experimentation, communications, visualisation and memory. They are all able to be approached from anywhere along the ability spectrum and undertaken at a speed and in a way that each individual student finds appropriate to themselves.

Curiosity used in the home environment will empower teachers without adding to their workload and gives pupils and teachers the ability to instantly access remote working functionality. Teachers and pupils will benefit from classroom-built familiarity and, with the broad and rich learning that Curiosity provides, it will help to develop a life-long love of learning.

The recent upward trend in the number of children being kept at home or participating in Home Education has led Curiosity towards adding further functionality. The planned single user option will allow individual users to be able to enjoy lessons led by skilled Curiosity educators and participate in curriculum referenced work which is assessed by Curiosity using the new video functionality. This will be of great benefit to the home educators offering personalised, quality, face to face education at an easily accessible cost. This in turn will help shoulder the burden for parents and families that are finding it difficult support their child in their learning activity.